Heritage in Depopulated European Areas

The project deals with the decline of the European periphery resulting in the loss of intangible
culture, abandonment and the degradation of buildings and landscapes, and people who struggle
to give meaning to their lives in depopulated areas. The primary goal of the project is to explore
how fragile local communities resist the consequences of demographic change. The basic
theoretical point of departure is that individual and collective remembering of the past is
inevitably complex and involves a process of conciliation, remembrance, and oblivion-ghosts of
the past inevitably impact present day values. We will explore how depopulated communities and
actors make sense of new realities and power structures in terms of policy, regulation and
economic resources, and how these influence both actions and interactions. We will also focus on
the stimuli of repurposing processes and the ensuing effects, consequences and potential of
abandoned heritage.

The main themes of the research will be the relationship between demographic trends and
intangible cultural heritage in regions threatened by depopulation, with special emphasis on its
sustainability. In recent decades, the tendencies of the global and international community
and national and local initiatives have increasingly shifted from an exclusive interest in traditional
ecological knowledge, folklore, oral tradition, language, etc. to an interest in
safeguarding the so-called intangible cultural heritage. For intangible cultural heritage,
its emphasis on bearers in the form of local or regional communities, intergenerational
transmission and the link to the location are absolutely crucial; depopulation is naturally a much
more risky factor for them than for natural or material heritage. The aim of the research is to
provide an emic perspective of the local population, identifying the circumstances that, in some
of the locations, lead to improvements in demographical stability.

The potential value of the project is a change in the behaviour of local, regional and national
stakeholders in relation to the threats of depopulation upon cultural heritage. The main desired
change is that these stakeholders take into account local voices, those of local actors in
depopulated communities. The stakeholders should communicate with local communities and
other interested parties in preparing territorially specific cultural policies in order to face the
threat of depopulation. The involvement of academia and different associated partners in the
project will guarantee that the project will have an important societal influence on these
depopulated European areas, the Hradec Králové region in the Czech Republic, the Shetland Islands and Kaunas in Lithuania.